Language development in Arabic-speaking children in the early years: tackling the roots of academic and social inequalities

The developmental period from 0-4 years lays the foundations of an individual's life-course, setting the trajectory for their long-term outcomes in health, education, employment and wellbeing. Language is at the heart of this trajectory. Because "skill begets skill" (Heckman, 2008), addressing language difficulties at this stage brings much greater gains and economic returns than when children are older. In the Arab world policy-makers tend to focus on later remedial programmes, with much reduced chances of 'narrowing the gap', especially for socially disadvantaged children.
Across any population ~7% of children do not reach expected levels in language development. This corresponds to ~23 million children and adolescents with language difficulties in Middle Eastern and North African countries. Whilst these difficulties are found across the social spectrum, their prevalence is higher in socially disadvantaged families, reaching up to 40% in some UK schools.

This 4-year project is a multi-disciplinary collaboration between two UK universities (Newcastle and Plymouth) and the University St Joseph (Beirut), the Jordan University of Science and Technology, and Birzeit University (West Bank), with activities covering Egypt, Jordan, the West Bank and Lebanon. It brings together a team of linguists, psychologists, speech and language therapists, paediatricians and educators to develop the necessary knowledge and tools for effective Early Years policy in Levantine countries and Egypt.
Our aim is to address the lack of culturally sensitive and standardised tools to measure language development in Arabic-speaking children, as a primary indicator of healthy development and the foundation skill for education. For this, we need to show the feasibility of a multi-dialect approach, and we need to quantify the effects of social disadvantage, multilingualism and childcare mode on language development. We also need to estimate how war-related traumas impact trajectories of language development in the region. Finally, we need to raise awareness of the importance of early language skills in the public and policy makers, empower end users with tools to screen children for language delays and provision for language-centered curricula, and disseminate the expertise of local practitioners for prevention and interventions.
In WP1, we adapt and standardise the Communicative Development Inventory (CDI) across all four countries. The CDI is the Gold Standard parental questionnaire to assess vocabulary and language development in infants aged 8 months to 4 years.
In WP2, we focus on Lebanon, where the multiethnic and multilingual situation creates an acutely complex picture. Using the CDI as an investigation tool, we define an accurate measure of social disadvantage and examine how the diversity of childcare mode impacts language skills. We evaluate the most efficient way to account for multilingualism by comparing the Arabic CDI to the Lebanese trilingual CDI. Finally, with the CDI, the ASQ (5 developmental domains) and the SDQ (socioemotional skills), we paint a full picture of developmental trajectories in Syrian and Palestinian refugee children in settlements and camps, to circle back contextualised information to NGOs and policy makers.
In WP3, we set up a key stakeholder group and co-design appropriate methods to maximise the impact of knowledge gathered from WP1 and 2. In particular we develop an app version of the standardised CDI, providing free assessment and culture-specific, parent-centred activities. We co-create a series of social media campaigns, professional training events, seminars for practitioners and policy makers. With refugee families, we promote and evaluate Early Years activities geared towards getting children ready for school and reducing dropout rates. Beyond the focus on Lebanon, we assess the exportability of these initiatives to partner countries, with the long-term goal of reaching out to the rest of the Middle East.

Potential impact
Families of young children across the Arab world will be the direct beneficiaries of this research, along with the health professionals and Early Years (EY) practitioners who support them. The project will raise awareness of the importance of language in the EY and will be the first to make available freely accessible digital tools (Arabic CDI) to assess a child's Arabic knowledge up to the age of 4 in Egypt, Jordan, Lebanon and West Bank. This will enable the above stakeholders to detect early signs of language delay in monolingual and multilingual children and to address these before children start school. Outcomes of the project will produce country and dialect-specific information about the best course of action if the child's language is not progressing as expected, grounded in contextual knowledge.

Given the links between poor language and social disadvantage, early detection and intervention will improve the life chances of children in the region, with a preventative focus on those who need support the most. EY and health practitioners in charge of routine health checks will benefit from improved language focus in EY curricula and free resources to promote robust language skills. NGOs working with refugees in Lebanon will be supported to deliver high quality, language-centered early education, with tools for detection of language difficulties, and materials adapted to the socio-emotional needs of the children in camps and settlements. Digital innovations for parental involvement will enable these communities to informally access the EY curriculum and increase the children's chances to join formal education. Local and national policy makers will have access to a wealth of information on communities at risk of poor language outcomes, enabling them to implement and evaluate large-scale changes where EY provision may currently be lacking. Outside MENA, researchers and practitioners in dire need of assessment tools for Arabic-speaking children (monolingual or multilingual) will be able to support the children and their families, with long-lasting societal benefits for the host communities.

In doing so, the work will contribute to the attainment of four interrelated UN goals (2018) for sustainable development: 3-good health and wellbeing; 4-quality education; 5-gender equality; and 10-reduced inequalities.

Central to the success of these goals is a multidisciplinary team and participatory design methods to co-create the range of interventions tailored to the specific social, cultural and service contexts. To achieve this we have teamed up with existing (USJ, JUST, Birzeit) and new collaborators in the region consisting of EY educators, health professionals, policy makers, and parent groups (see Team Map), and will host an initial stakeholder workshop in Lebanon to set the agenda and the mechanisms to monitor progress.

A first indicator of impact will be an exponentially growing activity on the Arabic CDI app, both in Traffic and Landing Page Conversion rate, within and beyond Egyptian and Levantine borders. A second KPI will be that the public and policy discourse in the region recognises the fundamental importance of language development to child outcomes, with a wider impact reached if policy makers recommend the CDI use, for example in routine vaccination health visits in Egypt. It must be noted that Egypt is the most influential cultural and political country in MENA, ensuring maximum visibility of information disseminated through its channels. A third KPI will be a rise in Syrian and Palestinian refugees' enrolments in primary schools and a decrease in subsequent dropouts, following the dissemination of language-centered EY curriculum.

Activities will be concluded by the production of a policy report aimed at the Ministries of Health/Education in the Levant and Egypt, offering contextualised solutions to the provision of language-centered, equitable and affordable EY education in MENA countries.